'PhD Research at the Library of Congress funded by UKRI / the UK Government'

Freedom and equality are two of the most important values of modern political thought. Their realisation is the aspiration underlying how our contemporary political and economic institutions are organised today. Rival schools of thought, such as liberalism, socialism, and libertarianism, weigh these values differently and put more emphasis on one over the other. With the failure of state socialism and the crisis of liberal democracy, there is a significant need for an alternative approach that delivers both equality and liberty. This project draws from anarchism, an anti-statist and anti-capitalist political thought that emphasises both values through self-government and decentralised federalism. Classical anarchists envisioned and described types of political systems that can emancipate people from the structures of economic oppression, and remove the coercive, centralised, punitive, and exploitative agency of the nation state. This project argues that the anarchist political economy of decentralised federalism is relevant to our contemporary political and economic problems, more than ever, and speaks to questions of devolution, asymmetric federalism, subsidiarity, inequality, justice, indigenous rights, and multiculturalism. By consulting the unique resources only available at the Library of Congress (LoC), particularly the Paul Avrich Collection, I will be tracing the evolution of decentralised federalist principles in the 19th and early 20th century anarchist movement, through primary texts, correspondences, and secondary sources on Proudhon, Bakunin, Kropotkin, Rocker, Woodcock, Berneri, Goldman, and Ward. Incorporating these rare historical materials will not only enhance my research, but also make it more relevant to the contemporary public and scholarly discussions on federalism.